Data management in bio-imaging

Technical abstract
The overall aim of this project is to enhance the quality and utility of data management for high-throughput bio-imaging, and strengthen the interactions between image data silos within the John Innes Centre (JIC) and with partner organisations. The outcomes of this will be used to inform data management process across other BBSRC institutes, and more widely in academia. Communication of outcomes and sharing with others will be through written reports and a three day, international workshop to include training for practitioners in bio-imaging.

Specific objectives are to a) create enhanced and robust data management plans and execute them, b) build a prototype data management system (OMERO - Open Microscopy Environment Research Objects), and develop standards, protocols and templates to include interfacing to other OMERO systems.

Research will be carried out on two work streams, and a computing environment will be built that supports learning and ease of use while underpinning effective data management and sharing. The two streams identified are a) JIC's Bio-imaging service that provides central support and equipment and interacts with many different projects and users, and b) the research Group of Professor Enrico Coen which makes extensive use of bio-imaging that also involves collaboration and data sharing with external partners, in this case with the University of East Anglia. Using information gathered from this investigative phase we will create enhanced data management plans and processes. We will identify actions and responsibilities, create new solutions where appropriate, and identify areas where external advice needs to be sought and how the responses can be integrated into a plan. The main research and computational development will be carried out by a dedicated postdoctoral researcher with contributions from staff covering operational management of the bio-imaging platform, IT systems, and quality assurance.